Qualitative Geospatial Methods for Active Participation (QUALMAP)

The project title is currently shown as "Qualitative Geospatial Methods for Active Participation (QUALMAP). This will be further developed at the point at which the candidate joins the PhD programme at the University of Gloucestershire in October 2018.